Global Trade and Transport Analytics and Agent Based Simulation - Prototype

GTT Analytics Ltd. is an ambitious new UK company that will supply simulations and forecasts for the global trade and transport maritime sectors. It will deploy advanced analytics and AI to make insights and analysis available for every port, every fleet, every ship and every cargo, based on existing and emerging data sources. The exploitation of data-driven analytics at a global scale, over the short term (from days to months) and the long term (from years to decades), is not currently advanced. This concept represents a unique opportunity for the UK to become a leading player, as the availability and transparency of data transforms the maritime sector for ever.

This project will develop a software prototype that establishes compelling business value for this innovative approach to maritime analytics. The project outcomes will be evaluated by industry actors, and will de-risk future investment, R&D, translation, and go-to-market plans for GTT Analytics Ltd.